Suitability of neurofeedback to improve post-stroke fatigue

The current aims are examining the relationship between subjective trait fatigue, subjective state fatigue and SART performance, investigating the feasibility of online behavioural testing on a go/no-go task and also comparing the relationship between outcomes on different subjective fatigue measures.